Social Hosted TV

The SohoTV project looks at the possibility of creating a service which delivers innovative web and social media services – such as recommendations, clip sharing, cloud storage etc services - into TV set top boxes and internet connected 'Smart' TV screens.
It is likely that, as these kinds of services emerge in the UK market, they will initially only be available through the pay TV systems (such as Sky and Virgin). Our porject specifically looks at how to deliver them into the free-to-air boxes (such as Freeview, Freesat and Youview). The proposed services will be accessible by all STBs equally, and it is intended that they will be sold via the set top boxes or web sites of the free-to-air companies.